Trajectories and transitions in the cognitive and educational development of disabled children and young people

This project brings together academics from the Institute of Education (IOE) researchers from the National Children's Bureau (NCB) and campaigners and policy-oriented practitioners from NCB's Council for Disabled Children (CDC) to develop our understanding of disabled children's cognitive and educational development in England in order to inform policy in relation to disabled children. It does this using two major studies of children and young people, which have followed their experience through early childhood and adolescence.

The Millennium Cohort Study has traced children born in 2000-2001 since they were nine months old, surveying their families when they were babies and visiting them again when they were aged 3, 5 and 7. The Longitudinal Study of Young People in England first surveyed a cohort of children in year 9, when they are were aged 13-14 and revisited them annually up till the age of 20/21. This analysis focuses on the surveys either side of the end of compulsory schooling, i.e. at age 14/15 and at age 16/17.

The research has four main aims. First it engages with the question of what constitutes child disability looking at different definitions and measures, including children defined as having special educational needs (SEN). It looks at the overlap between different measures as well as at how much variation there is between children classified as disabled. It uses this information to group children by disability status, which is used in the rest of the study. It will also investigate the extent to which disabled children are adequantley represented in nationally representative longitudinal cohort studies. This element will enhance our understand the prevalence of disability at different ages, and according to different measures, which is informative for policy. It will also reveal the suitability of existing studies for disability research and how that might be improved.

Second, the study explores the family backgrounds of disabled children, how these differ from non-disabled children in terms of risk factors such as living in a workless family, living in poverty and so on, and how this varies at different ages, both within and between the two studies. This helps us to understand the extent to which disabled children are more likely to be in disadvantaged families and the extent to which that increases (or decreases) as they grow older. This can inform identification of the circumstances of disabled children and hence potentially their support needs.

Third, it looks at trajectories of cognitive ability, given that disabled children and non-disabled children typically have different starting points. It investigates whether disabled children experience patterns of development that are comparable to those of non-disabled children, or whether their difficulties increase over time, and, indeed whether there are typical trajectories, given the varied nature of the disabled group of young people. This helps to identify the extent to which policy for and practice in support and intervention for disabled children facilitates their development or whether they are at risk of falling behind during the school years relative to how they start off.

Finally, it examines the extent to which disabled children have different educational outcomes and aspirations for continued participation in education following the end of compulsory schooling compared to non-disabled children, given the point they have reached by year 10 and their performance at key stage 3. It looks at factors which make a difference to their post-compulsory outcomes and that may be supportive of greater participation or better post-compulsory school outcomes.

The project will be informed by the perspectives of disabled young people themselves, both in the design and interpretation of research and will be disseminated in policy briefings and an open meeting as well as through more academic routes.

Potential impact
The proposed research will generate impact among academics, disabled children and young people, practitioners, policymakers and funders. The research findings have the potential to change our conceptual understanding of what supports, experiences and environments affect disabled children and young people's lives, and will be instrumental in influencing policy and practice development. The findings may also build capacity among funders of research to consider new ways of including disabled children and young people in large surveys.

It will do this through the collaboration between the Institute of Education and National Children's Bureau (NCB), with NCB leading on most of the dissemination and impact activity. Specifically, in addition to the academic beneficiaries discussed above, the research will impact on a range of non-academic beneficiaries. It will impact on disabled children and young people directly through their participation in the research process, which will involve the two sessions with young people from NCB's Young Research Advisors (or a comparable group); and indirectly through the implications of the findings. The Young Research Advisors will also co-produce (with members of NCB) a young person's research summary and will assist in its dissemination. We will also provide accessible research updates to inform disabled children and young people of the project's progress.

It will impact on organisations and practitioners working in universal and specialist services through their increased knowledge on disabled children and young people's development and what supports maximise their development. They will be reached in a number of ways including:
-The NCB members newsletter, which reaches 10,500 member contacts across the children's sector
-The Council for Disabled Children (CDC) Digest, which reaches over 800 member contacts and CDC's 50 member organisations
-NCB's member organisations' existing communication channels and information updates, such as the -Children's Society Disability Update, MENCAP Viewpoint, Allfie - Inclusion Now and Participation Works
-Press releases and social media updates from IOE's and NCB's communications officers
Research outputs will include a roundtable with senior CDC Council members.

It will impact on policymakers through their increased knowledge on disabled children and young people's development. This will be achieved through a research briefing aimed at ministers and policymakers highlighting the policy implications and recommendations stemming from the research. CDC is Strategic Partner for SEN and Disability to DfE, which includes developing capacity and support within the sector and providing expert, professional advice to DfE. Using this link, we will ensure that DfE receive regular updates on the research and they will be invited to attend and speak at events and the roundtable with senior CDC Council members. We can provide a bespoke seminar to key DfE officials; and can feed in directly to DfE via the DfE-funded Centre for the Analysis of Youth Transitions (CAYT).

It will impact on funders through better understanding of the limits and possibilities of general purpose research studies to understand disabled children and young people's development. This will be achieved through reporting mechanisms currently in place that will be used to report back to funders on the research and its implications. Stakeholder events relating to future sweeps of the MCS and to other funded data resources will also provide an opportunity to discuss the implications of the research for instruments and for the future conduct of longitudinal data collection. The impact on funders is likely to be in the longer-term vis-a-vis the availability of funding for new surveys of disabled children and young people or more consideration of how to minimise attrition for families of disabled children and young people.